Language and Culture for the New Generation of Leading Researchers in East Asian Studies: Partnerships, Networks and Training

Building upon the activities of the first phase of AHRC funding, WREAC continues, in the second phase, to build, nurture and sustain national capacity in Language-Based Area Studies by developing its PGR/ECR language and methods training provision, consolidating its partnerships with other academic institutions within and beyond the UK, including closer collaboration with other LBAS centres, and developing new research networks and knowledge exchange partnerships with a greater renewed focus on the arts and humanities to disseminate its research, as well as enhance the impacts of its research. WREAC's activities will be organised under three strands:

(1) Identities and Cultures in East Asia: focuses on (a) Chinese theatre and performance: building on the work of this international, practice-based network, the project will build further PGR capacity, disseminate research findings at network events, and develop a major electronic resource including film, photography and video of a series of Chinese plays and productions, critical commentary, and archival material from the National Academy of Chinese Theatre Arts (Beijing); (b) Chinese authors, authorship and authority: through a new network of researchers working on concepts of authorship in China across different historical timeframes, the project questions the Eurocentric narrative on authorship and will provide a dynamic online resource for researchers, students and practising authors; and (c) an international (and cross-LBAS) network on memory in East Asia (and beyond) will focus on how communities use texts, material cultures, public events and performances as a means of mediating troubled pasts or rapid social change.

(2) Cross-cultural Encounters and Globalisation: under the broad label of cultural diplomacy/soft power, one element of this strand considers the role of informal actors in East Asian international relations, while another considers various aspects of Chinese, Japanese and Korean soft power and its influence in other parts of the world. The theme of religions in Asia forms another element, through collaboration with BICC on a network which explores changing forms of religious authority in Asia against a backdrop of social change.

(3) Networks in Chinese and Japanese language and cultural training: this strand builds on the training element of our provision by expanding further the international network of supervisors of research students in Teaching Chinese as a Second Language (TCSL), with an international conference for supervisors on the one hand, and a student-led symposium on the other; in addition, resources for teaching and training purposes, and an edited volume representing cutting-edge research in the field of TCSL will be important outputs. In Japanese language training, we will build up our collection of online materials for PGT/PGR students, facilitating the transition to self-directed, self-motivated study with the inclusion of digital materials and new learning tools. The Staging China and Writing Chinese projects will also include substantial language and cultural training elements in the form of online, bilingual resources aimed, in both cases, at advanced learners of Chinese, as well as non-academic users.

Potential impact
WREAC's activities in its current phase have maximised impact through internships, placements and partnerships, while also sustaining national capacity in East Asian studies and advanced language through training events, workshops, conferences, and the development of language materials. In the next phase, existing projects will consolidate links and develop networks further, while new projects will provide fresh opportunities for knowledge exchange and public engagement. Non-academic beneficiaries will include theatres and theatre practitioners, museums and schools, the Foreign and Commonwealth Office, Chinese authors, literary agencies and associations, and users of our web-based resources.
1. Identities and Cultures in East Asia
Staging China network activities will continue to epitomize the value of dialogue between researchers and practitioners, and the mutually-reinforcing nature of theory and practice. The network will extend the reach and significance of its impact still further with the creation of an unique electronic repository of stage productions with bilingual annotations and critical essays to be used by researchers who need primary resources, and by practitioners who want to stage a Chinese work. The repository will be a 'living resource' to be sustained beyond the funding period and, therefore, will have lasting impact.
Writing Chinese, a new project, will impact beyond academia through the placing of an intern in a Hong-Kong based literary agency; and by drawing Chinese authors directly into dialogue and discussions with the academics, literary theorists and critics who write about or study them through a guest lecture series, an international workshop, and talks (including readings and Q&A sessions) at the International Writers at Leeds (IWaL) series organised by the University of Leeds in partnership with the City of Leeds Library. The guest lecture series and IWaL talks, in particular, will enable the Chinese authors to reach an audience that would otherwise be inaccessible to them, and likewise, will introduce the general public to new genres of Chinese literature (translations will be undertaken by postgraduate interns).
Ruptured Pasts, Uncertain Futures will promote knowledge exchange with local museums (such as the Sheffield Industrial Museums Trust and the Weston Park Museum), the Historical Association and the University of the Third Age and with other external partners to be nurtured through the University of Sheffield's Arts Enterprise/Ideas Bazaar team.
2. Activities undertaken in the Cross-Cultural Encounters and Globalisation strand will build on the WREAC-FCO seminars in the first phase, and will include a cross-LBAS knowledge exchange network and international conference, and an FCO workshop focusing on Cultural Diplomacy in East Asia and nation branding.
3. Networks in Chinese and Japanese Language
The network of Supervisors of Research Students in TCSL is the first international network to have established both a supervisors and a students' association and is dedicated to a research and practice-based approach to TCSL. Since its establishment in 2012, its membership has expanded to include European and East Asian universities, and it already enjoys a reputation for attracting the leading scholars in the field of TCSL. The Transitions Japanese project builds on the WREAC's long-standing expertise in online and classroom-based language training across all levels, and will offer intensive summer schools and advanced language workshops to postgraduate students requiring specialist training, supported by innovative digital materials. Language and cultural training will also be a key feature of the bilingual resources developed for the Staging China and Writing Chinese projects, both of which will be designed to serve as advanced teaching materials for those interested in Chinese literature, literary translation, theatre and drama, and also as a cultural resource for non-academic users.